Edinburgh Napier University And Games Analytics Limited

To develop tools for games developers and publishers that allow the visualisation of patterns of game play, to predict retention and the likelihood of micro purchases.